Non-Formal Education for Youth-Led Change

'Non-formal education for youth-led change', will integrate the learning from the AHRC-funded project 'Changing the Story' (CTS) into a new suite of non-formal education (NFE) programmes currently being developed by the British Council in 30 countries.

By extending our previous working relationship with British Council, and our original research findings into programmes using different methodologies in different contexts, this project is an opportunity to develop new and unforeseen pathways to impact that will enhance the benefits of CTS beyond academia and into programming. It comes at a critical time as the British Council works to develop a new collection of global NFE programmes.

The original project, which worked across 12 ODA-recipient countries, demonstrated how NFE programmes, particularly those that engage participatory arts-based methodologies, can promote peacebuilding and social justice. This was achieved through creating spaces for different forms of learning: CTS projects enabled learning that incorporated the emotional and affective. Our findings demonstrate that these different forms of learning can empower young people and enhance youth-led peacebuilding and youth-led social change.

'Non-formal education for youth-led change' will integrate this learning into the development of the British Council's new and future NFE programming, as well as facilitating knowledge exchange with wider policy and practice audiences. We will use feasibility studies to directly evaluate and shape British Council programmes using the findings from CTS, and test the potential application of ideas emerging from the CTS research in different practice contexts. We will facilitate engagement, knowledge exchange, and impact through online workshops and a conference.

Through these activities, we plan to achieve four broad objectives; 1) To realise the full potential of our original research, which sought to investigate youth-centred approaches to civil-society building and youth-led social change; 2) To use the original project findings to engage creatively and systematically with new projects and new audiences; 3) To use the original project findings to generate unforeseen pathways to impact by directly shaping the development of new and future NFE programmes within and beyond the British Council; and 4) To maximise the potential of the original research for education and international development.